Correlative Optical, Magnetic & Electron Miscopy Imaging and Analysis.

The project links together two imaging technologies, transmission electron microscopy (TEM) and optically detected magnetic resonance (ODMR), in a single platform.